Foamed biopolymer formulation for replacing expanded polystyrene and PVC in pots tubs and tray applications

Wells Plastics and Bangor University will work together to develop and exploit a foamed biobased polymer system with advanced properties that make it suitable for applications where high temperature and mechanical performance is needed with the potential to replace EPS/PVC in pots tubs and tray applications.